Development of craft captivating scripts for short-form videos

At Seven, we empower businesses to create short-form videos with Call to Actions buttons that convert. Our platform also makes it easy to share videos to individuals or multiple people with a simple link, streamlining the distribution process.

Many individuals may find shooting a video uncomfortable due to not knowing what to say, which can also be attributed to a lack of storytelling skills. The problem grows when people overcomplicate what they are saying and add too much information, leading to confusion for the audience.

This project we would be able to empower businesses to craft captivating and impactful scripts for their short-form videos. Utilizing the power of AI, our platform would streamline the script-writing process. We believe that using AI in the correct manner will help revolutionize the day-to-day operations of businesses. Users would be able to select the desired length of the script and specify its purpose, whether it's to sell, introduce, update, or invite. Finally entering what the script is for, such as a new publication on technology, using AI we would then generate a script tailored to their needs. We would then provide a teleprompter-style screen, allowing for a smooth recording process within our existing platform.